Understanding the limits to biological performance using biorobotic and computational model systems

Understanding the limits to biological performance using biorobotic and computational model systems